Inter-brain communication in school-aged children during speech perception

Hearing loss is a prevalent sensory impairment that can significantly impact an
individual's ability to communicate effectively. While extensive research has been
conducted on how hearing loss affects the auditory areas of the brain, there is a lack of
understanding regarding how hearing loss influences brain resources used for social
interaction, particularly in children. This gap in knowledge is particularly concerning
for school-aged children who may be struggling with undiagnosed hearing loss or
listening difficulties associated with neurodivergence. Therefore, it is essential to
explore how hearing and listening disorders affect wider brain functions that support
social interaction in children.